Electro-catalytic conversion of ammonia into hydrogen

Hydrogen is widely recognised as a clean energy carrier, but significant challenges remain in its storage and transportation. Ammonia, which has a high hydrogen content and is easier to store and handle, emerges as a promising hydrogen carrier. Efficient conversion of ammonia into hydrogen could contribute significantly to hydrogen economy and low-carbon energy solutions.

The project focus on the conversion of ammonia to hydrogen using electro-catalytic technology driven by renewable energy. The aim of this project is to develop effective and robust electro-catalysts capable of cracking ammonia at ambient temperature. This approach offers the potential for reduced energy consumption and lower operating costs. The specific objectives are to (1) design bimetallic transitional metal based electro-catalysts and evaluate the performance of the catalysts in terms of ammonia cracking efficiency and stability; (2) understand the mechanisms of the reactions under varying operation conditions and (3) study the cost of hydrogen production through electro-catalytic ammonia cracking.

The methods to be used in the project include the use of a well-instrumented lab scale electrolyser reactor for catalyst synthesis and performance evaluation, advanced analytical instruments for studying the structural and surface properties of the catalysts, first-principles calculation for understanding the reaction mechanisms and techno-economic analysis to assess the commercial viability of the technology.

The scientific knowledge to be harnessed through this project will support the rational design of robust catalysts and development of cost-effective and scalable electro-catalytic process for clean hydrogen production from ammonia.